University of Bradford and Hebe Works Limited

To develop specialist knowledge and expertise in data analytics to provide customers with insight when combined with storytelling and graphic design, and to shape new web-based products.